A posteriori error control and adaptivity for vector-valued Schrodinger equations with conical crossings

A posteriori error control and adaptivity for vector-valued Schrodinger equations with conical crossings